Innovation Voucher Round 4 Application

Our proposal is to take a new and innovative seafood concept through the essential testing and development processes and into production. The result should enhance the currently available seafood options and especially for people on low incomes. We aim to produce a new highquality product that is affordable, high in fish content, succulent, boneless, rich in omega-3, sustainably sourced and free from sodium tripolyphosphate.